M4-ID Graphene

The Morphologi 4-ID is a static imaging and spectroscopy system providing automated size, shape and chemical identity. The graphene market is a key growth area and a current frustration of researchers in this field is that multiple characterisation techniques are required increasing cost and time to analysis of product properties. We believe the Morphologi 4-ID can consolidate some of the measurements required and additionally provide automation and clear data linking size and shape to chemical information.This project is intended to demonstrate the system capabilities in an independent institution who can leverage their expertise in this area.

The project also intends to work towards the development of independent graphene standards for future development work and verification of both systems and graphene products.